Probing next generation high-speed optical serial links for future electronics systems

CMS is one of the major experiments at the CERN LHC whose discovery, with the ATLAS experiment, of the Higgs boson in 2012 was a major worldwide event. Currently, CMS is preparing for a significant upgrade of the entire detector starting in 2025, a project with a total value of £250M, to operate for at least a further decade in even more challenging conditions of radiation exposure and data taking rates. The upgraded experiment will investigate the Standard Model of particle physics to unprecedented levels.

The electronics for the CMS upgrade are built upon advanced processors capable of processing many Tb/s and the high-speed optical links used to connect them together. Our system of 10,000 optical links, each operating at 25 Gb/s, must last more than 10 years and have very low latency. The oscilloscope will provide new capability to the group which will aid in the current CMS upgrade project and allow evaluation and development of expertise in a key future technology.